Floor

We are developing an innovative underlayment product aimed at the wood & laminate flooring market, primarily for use where footfall impact noise is an issue in shared occupancy residences, such as in flats or upstairs rooms.